GY6 - Innovation for the Live Event Touring Industry

GY6 touring software and app provides an innovative and much needed technical approach to ensuring the success of the touring model for the UK creative industry. The product, and its associated services, aims to ensure touring is cost-effective, post-Brexit compliant, minimises waste, supports sustainability and maximises promotion of UK arts and artists internationally.

The product will also provide a platform for other relevant industry sectors and creators to promote themselves and find new markets. It will encourage fan engagement and publicity in a new and dynamic way.

GY6 touring software, app and services will support the artists of the future, generating greater economic return from their touring efforts and help promote the UK's Entertainment Industry, which is currently worth £71bn, but is now under tremendous pressure.